Development of advanced breeding and metabolic indicator technology for the dairy and beef industries

This project will drive productivity in ruminant production systems by enhancing decision support with a precision livestock farming technology solution and system for the measurement of key biological indicators of herd nutritional and reproductive health. The project brings together Clarity Biosolutions' innovative lateral flow reader and test technology together with RAFT Solutions' deep understanding of the needs of the beef and dairy industries. The project will deliver information about the feasibility, both technical and commercial, of a series of tests which if brought to market successfully would deliver, environmental and economic benefits to the agricultural industry in the UK and worldwide. It would help to bring about improvements in herd health and reduce the carbon emissions associated with beef and dairy production.